VOLTAIRE - aValanche photodiodes OpticaL Time domAIn ReflEctometry

VOLTAIRE will develop and manufacture novel near-infrared avalanche photodiodes enabling a crucial to enable test and measurement technique in advanced optical networks. This metrology is a commonly used in repair and maintenance of existing fibre optical networks.

With our innovative chip design architecture we aim to meet the market demand for excellent Signal-to-Noise ratio avalanche photodiode. Moreover, our novel component will allow global test and measurement manufacturers to service and maintain future fibre optical networks more effectively.